Disrupting potato crop nutrition management using novel photocatalytic technology to reduce fertilizer use and N losses, while removing pollutants from the air.

This project, led by Crop Intellect in collaboration with NIAB, SRUC, and Branston Ltd., aims to innovate foliar fertilizer technology for potato crops using photocatalysis. By converting air pollutants like NOx into beneficial nitrates, this advanced fertilizer significantly reduces the need for synthetic fertilizers while maintaining crop yield and quality. The project's goal is to develop a tailored R-Leaf formulation for potatoes, optimize application dosages and protocols, and rigorously assess its environmental impact, focusing on reducing greenhouse gas emissions such N2O and pollutants like NOx gases.

Branston will conduct large-scale tests to ensure practical application and sustainability, supporting farmers in adopting this cost-effective and eco-friendly solution. The successful implementation of R-Leaf technology promises significant environmental benefits, including improved air and water quality, reduced emissions, and enhanced soil health. This project represents a major step forward in sustainable agriculture, offering a viable alternative to traditional fertilizers and contributing to broader environmental and economic goals.